Queen's University Belfast and Masonry Support Systems Limited

To develop an off-site, prefabricated brick slip cladding system for on site deployment which is capable of adapting to different construction methods.